Portable Ergonomic Workstation

An ergonomic laptop stand (with storage case) that enables the user to safely work from their laptop computer. The stand is based on an ergonomic design and principles making the equipment functional, practical and innovative. The stand helps to prevent musculoskeletal disorders by encouraging self-management of one's working environment and pre-existing health conditions. In addition to this it helps to prevent and reduces the likelihood of developing acute and chronic health problems.